BepiColumbo SIXS

SIXS, the Solar Intensity X-ray and particle Spectrometer on the BepiColombo mission to Mercury is led by PI Juhani Huovelin at the University of Helsinki. Manuel Grande, of Aberystwyth UK is the CoPI. The main UK contribution, aside from science knowledge and experience with the X-ray spectrometers on ESA SMART-1 and ISRO Chandrayaan-1 to the Moon, for which Grande was PI, was the provision of a single integrated circuit (produced at RAL) to digitise and relay the outputs of both the X-ray and particle sensors on SIXS, resulting in an extremely compact and capable instrument.
Our experience with Lunar X-ray spectroscopy made clear that in order to obtain accurate quantification of the surface of a planetary body using the X-ray technique, as will be provided by the MIXS Mercury Imaging X-ray Spectrometer, led by Emma Bunce at Leicester UK, extremely accurate characterisation of the input solar flux is essential. In addition, the importance of precipitating energetic particles striking the surface of Mercury and producing Particle Induced X-ray Emission, make a particle characterisation essential. Both these key measurements are provided by SIXS. In Finnish, MIXS/SIXS is a joke, meaning approximately why/because. Grande is a Co-I on MIXS, and also SERENA and the Japanese MMO.
As well as being critical for the science of MIXS, the energetic particle and solar X-ray detectors on SIXS will provide a useful space weather tool in their own right. The products are essentially the same as the GOES parameters presented in panels 4 and 5 of the NOAA Space Weather Centre summary at (https://www.swpc.noaa.gov/) with the key difference that they come from the inner Solar System. Although they clearly do not always align with propagation to Earth, when the orbits align they could provide a new tool for early prediction of terrestrial space weather effects (assuming a near real time stream is available). Perhaps more importantly, even if delayed, or not directly on the connecting field lines, this will be a key measurement in better understanding propagation effects from the Sun to Earth.
Thus the provision of a site which provides early access to these indices will be a key both for better understanding the results of MIXS (including selecting observations of greatest interest where the solar flux is strongest), but in enabling progress in space weather prediction. We would aim to make this data freely available (although it is possible that initially password access might be appropriate). We will work with colleagues both in Finland and at Leicester who are enthusiastic about the concept. Eventually they may form part of a wider ESA funded facility which is led by a Finnish company. We will also organise a workshop at an appropriate moment to publicise this facility to potential users and receive their feedback.
The target for implementation is the first Venus flyby (15 October 2020) although this is slightly beyond the timescale proposed here. The results would be informed by data from the commissioning phase, currently expected in early 2019. We therefore would suggest use of a programmer/ PDRA for 3 months during the second year. Rose Cooper, a PhD student at Aberystwyth who is completing a thesis on the use of MIXS/SIXS to investigate the Mercury exosphere on that timescale might be an appropriate candidate.
The launch of BepiColombo is an outstanding opportunity for outreach, and the intension in Aberystwyth and Wales is to fully exploit this.

Potential impact
The Solar System Physics Group is involved in a range of outreach and impact activities. The beneficiaries of our work are governments (through policy advice), commercial entities (through partnerships and policy), media, and the general public (through effective outreach plans). Academic beneficiaries are listed elsewhere. Here we list plans to ensure a growth of impact and of public interest in STFC science, alongside recent highlights.

As a group, any potential opportunity for engaging in advisory roles are raised in our weekly meetings. Group members take appropriate actions and report back to the group. These range from online forms by public bodies and research funding agencies to key roles on strategy panels. With valuable guidance from a dedicated University impact officer, the group will continue to act to advice and influence government policy regarding funding strategy. Recently we have:
-Leading role in the Solar System Advisory Panel, reporting to the STFC Science Board
-Member of the COSPAR Bureau and UK Representative; key role in forming the COSPAR road map, an international strategy for space weather, with implications for governments and private companies worldwide.
-Helped form and update the STFC Road Map and associated Science Challenges, a document for advising UK government funding in Astronomy in the next couple of decades.

Grande has been Director of Partnerships for the Institute of Maths, Physics and Computer Science (IMPACS). With the aid of experts within the University we build strong ties with commercial entities and seek fruitful partnerships with companies. The group currently has strong links with
-Qinetiq, with PhD students investigating the effects of space weather on GPS. This is a partnership which we will build in the next few years. From this relationship, Qinetiq get a direct link to academic research and quality, experienced, PhD supervision, and an unique chance to contact and recruit the best of our Undergraduate and Postgraduate students.
-Grande has been a board member of Super Computing Wales. The development of SCW is cruicial for much of our research work, and our involvement allows SCW to tailor their infrastruture and strategy.

The dissemination of research findings through news and media provides the public with an opportunity to engage with science that is disseminated in this way. Social networking (YouTube videos, websites) allow group members to record the size of an audience and to some extent quantify the impact. Recently, the group has received considerable media interest in our research, including:
-Huge media attention following the the discovery of a giant solar tornado. Following media reports in national and international newspapers, magazines, BBC radio, BBC news, and numerous TV programmes worldwide, our website attracted over 30,000 hits and YouTube videos generated over 200,000 views.
-Nature's 'Editor choice' and Science news story on unique solar eclipse observations of turbulent structures in the solar corona (2014). Nature and Science reach a wide audience, with the news stories in particular reaching non-specialist readers.
-Astronomy magazine front cover plus story, and several online news stories, regarding coronal 'puffs' (2014). Again, this would of reached a broad audience.

The group has extensive links with news and media in Wales and beyond. Unique to the group is our ability to participate with Welsh and Welsh-language media such as BBC Wales, BBC Cymru, S4C, private TV companies such as Pixel Factory, Pioneer TV, local newspapers and others. In addition, our University has a small dedicated team to publicize any research highlight or event. We led a committee to establish a science area/pavilion into the national Urdd Eisteddfod - Europe's largest cultural youth festival
-Numerous interviews for BBC and other media
-Successful RAS200 call, with planned activities for the 2020 Eisteddfod